Quantum Machine Learning for Securing 6G Networks

Significant acceleration has been observed in the development of practical quantum computers. Diverse industries have begun putting billions of dollars into quantum technology research to realise their full potential. To participate in this quantum arms race, the 6G network ecosystem must expand beyond its existing network technologies and into the quantum realm of models that will serve as the basis for the quantum Internet's ideology. Wireless security will need to evolve when the quantum internet eventually takes off in telecommunications. In this context, it is intriguing to consider the possibility of discovering the machine learning models that can help the realisation of the Internet's security in the quantum age, as expected by the 6G ecosystem. This PhD research proposes to research quantum machine learning for securing 6G wireless networks with a focus on bringing novel aspects of both management and optimisation.